University of Strathclyde and Alba Facilities Services Limited KTP 22_23 R1

To improve productivity through the application of improved business processes and an innovative approach to people management, allowing delivery of a 4-day week for employees.